Assessment of the water market for the Arvia Process

Arvia Technology Ltd develops highly innovative new solutions for the destruction of
aqueous organics in water and waste water treatment that are cost and energy efficient and
chemical and waste-free. It is based on the multi-award winning, patented platform
technology of adsorption and electrochemical regeneration. Whilst originally designed for
water and wastewater treatment, Arvia were pulled into the nuclear industry to treat
radioactive organic waste streams that were unable to be treated using conventional processes.
Some of these orphan wastes have been stored on site for the last 30 – 40 years.
Over the last three years Arvia have worked on developing a solution for destroying
radioactive oils culminating in a full scale demonstration plant at Magnox’s nuclear
decommissioning site at Trawsfynydd. Arvia are currently contracted by Magnox to design a
plant to destroy the remaining radioactive oils at Trawsfynydd.
As well as proving the system in the nuclear industry, Arvia have also proven the technology,
at smaller scale, in a number of different sectors in the water and wastewater treatment
industry. As well as the destruction of organics, Arvia has demonstrated that the system has
the potential for microbial reduction. Developing the system as a biocide treatment system
could open significicant new markets, for example in the control of legionella bacteria. Arvia
have already demonstrated its potential to control these bacteria populations. This could be a
more significant short term market.
However Arvia needs to develop a comprehensive market assessment to optimise the
introduction of this technology. Hence Arvia is looking at a PoM SMART award to develop
the knowledge required to identify the most promising markets for initial introduction of the
technology and to demonstrate the business case for future R&D and investment.